Travel support for Edinburgh PATT observers 2012-2014

We request a continued roll-forward of our PATT grant (ST/H008594/1), for support for telescope travel and subsistence at the existing level of £12000 per year.
This funding level matches well to the actual spend-rate for the current grant. With the SCUBA2 legacy survey observing now commencing, our PATT funding
requirements are unlikely to decrease in the next 2-3 years, and may even grow further.